Centre for Neurodegeneration Research

We will extend and enhance our current activities which in 2004 included an open day for patients, carers, school students and other interested members of the lay public. We produce a newsletter for participants in one clinical study. Members of the Centre Faculty engage in both print and broadcast media on a regular basis. Further details are described in the main description of the proposed Centre s plans.

Technical abstract
The understanding of the molecular pathogenesis of neurodegenerative diseases has advanced to such a degree that translation of this research into clinically relevant outcomes is a reality. The mission of the Centre will be to further understand mechanisms of neurodegeneration and to translate this into new treatments, new biomarkers and improved understanding of the signs and symptoms of these diseases.